Studies in Lattice QCD

This project will investigate the spectrum, spectral features, and potential of hadronic states of QCD in a thermal medium. It will use state-of-the-art techniques such as the Maximum Entropy Method and build on earlier work in this area.